Running costs of the Ganymede Telescope.

The telescope will be monitoring hundreds of very low mass stars, seeking signals of rocky transiting planets. The goal is to discover those planets, characterise their orbital and physics properties, before requesting observations on other facilities to study their atmospheres. We are searching for systems like TRAPPIST-1, and its 7 Earth-sized, Earth-massed planets, which is currently the most optimal place to seek for evidence of biology beyond the solar system.